SD - APT: Scalable Delivery of Applied PEMD Training

SD-APT brings together diverse organisations with established experience in innovation within the delivery of skills and training and expertise in PEMD to create delivery programs designed to meet the PEMD skills gap challenge at scale.

The key objectives will be establishing training assets and routes to:

* Transition large volumes of experienced technicians and engineering staff
* Prepare a new generation of career-ready PEMD graduates
* Engage with a new pipeline of talent

The lead partner is Coventry University, a leading modern university with extensive links to transport and major industry sectors. They are joined by North Warwickshire and South Leicestershire College, a large Further Education college working with more than 1,000 national, regional, and local businesses across a wide range of sectors. Resume Foundation, a registered charity, will provide advice and support in working with underrepresented or marginalised people.

Industry partners will provide guidance and test training modules to develop content that is refined in a continuous and agile manner to ensure it serves current and emerging sector skills needs. Industry perspectives are represented by industrial end users ZF Automotive UK, GE Power Conversion and supply chain partners Advanced Electronic Machines, Drive System Design and FEV UK. Fluxsys, an SME delivering specialist industrial training, will provide inputs to diversify the type, focus and format of training developed by the project.

SD-APT will:

* Develop flexible learning assets and supporting content, designed to respond to current and emerging needs of the PEMD sector
* Create a blend of state-of-the-art academic and applied industrial teaching materials with a focus upon practical learning
* Present core material in a framework which can provide appropriate delivery at skills levels from 2 - 7
* Bring together delivery partners who can tailor the core material framework to meet different student needs through colleges, training institutes and universities, in a range of formats
* Creating an agile process whereby the core material can be rapidly adapted to meet industry needs, through digital forums and continuous improvement.
* Provide outreach and engagement activities to engage with under-represented groups and with schools to highlight the opportunities in the PEMD and initiate pathways for career development.